Low Cost, High Fidelity Haptic Interface

Computers are often used to allow students to experiment with concept. However the interactions are essentially on a flat touch interface such as the Apple iphone (often considered as the state-of-the-art). In contrast we live in a 3D world so, for example, when we chop a carrot, each hand needs to control spatial forces, torques, positions and orientation. Representing similar activities in computer simulations has largely been restricted to medical education where a surgeon can practice their skills in a virtual world before he or she is allowed near a patient. Recently work has showed the need for a high quality haptic device in education and Generic Robotics has demonstrated how this can be achieved at an acceptable cost. Success of such a haptic device would enhance scientific education in UK schools and universities as well as creating opportunities for other UK business.